ISO27001

"Complex systems are now developed cooperatively between many companies. Data, designs and code are shared and exchanged continuously throughout a project that lasts for many years.
The cyber security issues for this are complex and far reaching. To overcome this Embed are strengthening their Cyber Security to ensure that customer data is secure even during highly cooperative development projects. "